Numerical Modelling and Validation of Multi-phase Fluid Flow in Microchannel Heat Sinks for Enhanced Cooling in Power Electronics

Demand for power electronics has grown rapidly in recent years, driven by demand for new technologies such as renewable power sources and ever-increasing computer power requirements. With this increase in demand, the need for cooling and surge protection solutions has also risen, however it can be prohibitively expensive to run these systems continuously at levels high enough to protect the electronics from power surges. This has led to a requirement for novel cooling solutions to protect against these surges, with microchannel heat sinks being able to aid in this surge protection. The current project focuses on microchannel configurations designed with the account for coolant vaporisation. While a great deal of experimental work has been conducted, multiphase flows remain difficult to model successfully in computational fluid dynamics simulations, prohibiting adoption at large scale. The aim of the current project is to develop a modelling framework for the system of microchannels with boiling flow which will be validated by experiments conducted at Warwick.